Unravelling beneficial multi-species interactions in a cereal crop system

Making sure we can feed the growing world population is a problem everyone can understand. How we can do this sustainably, i.e. while preserving the resources needed by future generations, is a current focus in agricultural and ecological research. In particular, we need to understand how the severity and distribution of pests and disease will change in response to the increasingly variable climate the world is experiencing, such as droughts, heat waves, and flooding. The continuing use of pesticides to control insects has led to the development of resistance in insect populations, and this means we have a reduced ability to control these pests with chemicals. The development of knowledge-based practical alternatives for farmers is vital in supporting sustainable food security strategies.

In a natural setting, many species interact and coexist together to form a well-functioning ecological system. In agricultural systems, many of these interactions are disrupted when the soil and surroundings are disturbed. However, we can use our knowledge of natural communities and exploit known beneficial interactions to help our crop systems. For example, biological control promotes the ecosystem services of predators to control pest populations, and is used successfully in many closed greenhouse systems. Another example is the use of beneficial microbes (bacteria and fungi) that can increase plant growth and survival. Beneficial bacteria around the roots of plants can help the plant in many ways, including providing extra nutrients or making them more resistant to disease or insect pests. The application of beneficial plant microbes in agriculture has been hindered by inconsistent results across different environments. While one type of bacteria might be beneficial on its own, once in a mixed community (not just with other bacteria, but also including things like insects or earthworms) it can respond differently.

This project aims to understand how we can use specific types of soil bacteria to promote plant health, through increased plant growth and suppression of aphid populations in agricultural systems. Aphids are herbivorous insects that feed on plant sap, and they can transmit viruses that are highly damaging to crop plants, leading to significant economic losses. I will inoculate barley plants with beneficial microbes to determine the effect on reducing cereal aphid pests. Through a combination of controlled greenhouse and field experiments, I will understand how different crop cultivars vary in their response to these microbes, and how earthworms or limited nutrient availability can modify the effects on plant growth and aphid suppression. When transferring such results to the field, it is important to understand how the natural soil microbial community may also change the outcome of the results. I will assess the impact of the native microbes in the field soil on the establishment of inoculated microbes, and how this can alter the effects on plant growth and aphid suppression. I will further identify molecular pathways in both the barley plants and bacterial communities that lead to increased resistance to the aphid pests. This can help to develop future insect-resistant crop cultivars and pest control strategies. Finally, I will run agricultural field experiments using different communities of inoculated beneficial microbes on barley crops. Such field experiments are an essential step towards developing practical solutions for farmers, and to assess the impact on pest control in large-scale systems.

Based at The University of Liverpool, this project will investigate the role of species interactions in sustainable agriculture, identifying interactions that show consistent beneficial effects on the crop plants and that can be exploited in the future.

Technical abstract
Obj1. To determine how biotic and abiotic conditions modify the benefits of rhizobacteria on crop growth and aphid suppression. Controlled experiments will determine the impact of four plant-growth-promoting rhizobacteria (PGPR) on plant growth, yield, and aphid suppression, across barley cultivars, earthworm treatments and nutrient levels. Experiments will contain eight replicates of all treatment combinations and will follow a randomised block design.
Obj2. To determine how interactions between PGPR species influence crop performance and pest suppression. Artificial PGPR communities will be inoculated onto plants grown in either untreated field soil (high native microbial diversity) or heat-treated field soil (low native microbial diversity), to measure effects on plant growth and aphid suppression.
Obj3. To identify molecular pathways that drive microbe-mediated plant resistance to aphids, and to determine how other species can modify these interactions. Plant transcriptomics will identify molecular pathways induced by PGPR, followed by qPCR development on a set of genes to determine effects across all treatments. A subset of samples will be run on the PacBio platform, enabling identification of single transcript isoform variants. Microbial analyses using amplicon sequencing for bacteria (16S) and fungi (ITS/26S) will be used to characterise the impact of PGPR inoculation in diverse soils. Lastly, microbial metatranscriptomes will be generated to identify functionally-beneficial genes expressed by the inoculated rhizobacteria and surrounding community.
Obj4. To determine the potential of PGPR inoculation for pest suppression under realistic field conditions. A field experiment will be run over two years, with four barley cultivars inoculated by three PGPR communities. Natural colonisation of aphids and other organisms will be assessed using weekly surveys. Soil communities and aphid genotype/endosymbiont status will be assessed four times across the season

Potential impact
The applied ecological nature of this project leads to a wide benefit of the proposed research.

(1) UK Science base. The technician and PDRA associated with the programme, and myself, will benefit through being trained in state-of-the-art genomic and transcriptomic techniques. The technician will be trained in standard molecular techniques (DNA extraction and PCR assays), as well as the essentials for plant-insect-microbe greenhouse and field experiments (experimental design and data collection). The PDRA will be trained in gene expression analysis, microbial amplicon sequencing of the bacterial and fungal communities, and again in the essentials for plant-insect-microbe experiments. Additional skills, applicable to alternative employment sectors, include independent management of small individual projects (e.g. management of aphid lines for the technician, or a full experiment for the PDRA); the ability to formulate solutions for problems and effectively communicate them; and, developing the confidence to make decisions based on critical evaluation of given information. I will further benefit from an increased focus on plant and microbial transcriptomics and develop my research profile. Moreover, all these techniques can be transferred into new collaboration projects widening the impact on the UK scientific community. These benefits will be realised during the timeframe of the project programme.

(2) Agroecologists and researchers working sustainable agriculture. In precision agriculture, the goal is to use site-specific information to manage a farm by optimizing inputs while preserving resources. My research programme will identify soil environments that are beneficial to plant health, and this could lead to quick soil tests that include a profile of available soil fauna and potential to supplement with specific groups. These benefits would not be realised within the time frame of the proposal, but giving scientific talks and connecting with such researchers would lead to future collaborations. My partnership with the Stockbridge Technology Centre will support networking among other agricultural researchers.

(3) Crop Farmers. This can be achieved through the information produced on the role of soil bacteria in preventing economic losses due to pests. Identification of beneficial bacteria for pest control across a range of treatments could also lead to a reduced input of pesticides or fertilizers. Development of feasible integrated pest management schemes where beneficial bacteria (or earthworms) are supplemented to the soil to increase plant health will help farmers of the future. Though no commercial option will be achieved in the duration of the project, by giving public talks, connecting on social media, and contributing articles to farming magazines (e.g. Farming weekly), communication of this work can promote the use of alternatives to chemicals when defending against insect pests.

(4) Commercial agribusiness private sector. The identification of specific beneficial bacteria, and combinations of beneficial bacteria, that can be inoculated onto the roots of the plant and lead to better yield under various environments will also have a potential benefit in the commercial private sector. Research is underway on how to best apply bacteria to soil in the field, yet still the specific strains or mixtures of bacteria that are beneficial over multiple environments is unknown. This proposal can at minimum identify beneficial microbes acting against aphid pests, and potentially identify beneficial mixtures of bacteria that can be used in commercial applications.

(5) Policy makers. In the current political climate, upheaval of many agricultural policies maybe around the corner. Understanding the ecology of cereal systems can only benefit new policies by allowing for informed-decision making. Such information would be made available through social media, and other press releases following paper publications.